A Financial Services SME Disrupting Operations Through Automated Analytics That Accelerate Compliance Processes and Reduce Data Errors

Financial institutions are likely to be fined for not addressing compliance and operational errors. Recently, Citi was fined $400M by the Fed and £44M by the PRA for not addressing these issues (CNN, 2020). Consolidating, reporting, and analysing data with EUC applications is inefficient and time consuming, yet there is no currently available system that will automate these tasks. Kinaesis, and its team consisting of Simon Trewin, Allan Eyears, Liam Deacon, Linxiao Ma and Mike Armstrong, is developing Acutect Plus -- a solution that will scan EUC inventories for clusters, detail, context, and associations and will subsequently generate data storyboards. This innovative solution will reduce the time to rationalise and simplify EUC estates and make them more accessible to less-skilled data analysts, thereby significantly bringing forward the timeline to regulatory compliance and reducing overall wastage and risk.